Flânerie and Flourishing: Impressionism and the New Woman in French Interiors and Exteriors

Today, Impressionism is widely beloved. While artists like Degas and Monet have received due
limelight, the French women who championed Impressionism, including Eva Gonzalès, Berthe
Morisot, and Marie Bracquemond, have been granted considerably less attention and academic
exploration. Nature was of great significance to the Impressionists and held particular meaning for
women artists. The development of parks and gardens under Napoleon III set a precedent in
establishing outdoor spaces of greater equity for women. The artworks of the women
Impressionists illuminate the crucial interrelationship between the environment, nineteenth-century
femininity, and flânerie, revealing emerging, empowering opportunities for strolling Parisiennes